Evolving Telecoms scope 3 decarbonisation: an open-access emissions datasource powered by Vision Machine Learning

**The problem:**

The majority of the UK telecoms sector's 3.4 million tons of CO2e annual emissions fall in 'Scope 3'. Addressing these indirect emissions would be comparable to removing 1.7 million cars from UK roads annually.

To decarbonise, telecoms operators urgently need reliable data on supply chain emissions - but currently, far more direct data exists than can be readily accessed. Vast amounts of important supplier data are buried in unstructured visual format in online corporate PDF reports that existing, expensive AI methods don't prioritise extracting accurately. So for operators _and_ suppliers, work towards net zero isn't optimised _or_ rewarded because accounting is still based on industry average emissions factors: a huge drag factor.

**The innovation:**

Transforming Telecoms Scope-3 data with pioneering vision Machine Learning: a new open-access platform.

Through pioneering vision-based Machine Learning techniques, Mycelium locates and extracts hard-to-access 'unstructured' emissions data from corporate reports and facilitates seamless access, to reduce reliance on industry estimates, transform accuracy and help ethical actors compete.

Currently in its second phase of development in partnership with the University of Sheffield, Mycelium is the first platform to train vision-based machine learning techniques specifically to process unstructured emissions data. It will also be first to train a module specifically to recognize data relevant to decarbonisation efforts in Telecoms scope 3, and make it available via an open-access platform, and subscription Application Programming Interface (API) for large-volume users. A specialist module supported by proprietary ML innovations, Mycelium has the potential to surpass the accuracy of less cost-effective services like ChatGPT in extracting the data Telecoms operators need to get serious about decarbonising scope 3\.

**Democratising data-access to accelerate Net Zero**

Unlike platforms focused on monetising data access, Mycelium prioritises open access and user control of data profiles. Companies whose data was previously 'buried' are incentivised to improve their listing, add their own detailed data and compete accordingly; promising higher quality and transparency in emissions reporting, and challenging incumbent data companies to evolve their services.

**Refining the offering**

Our Machine Learning module is built, and testing is ongoing. Next we'll train the module to recognise emissions data in Telecoms scope 3 and extract the kind of unstructured data that can support decarbonisation in this tricky area. This data will be available to anyone who needs it via our forthcoming open-access platform, and we'll develop an API to make it available by subscription for large-volume corporate users.